Is it a Fluke or is it Reproducible: Understanding Isolate Variation in Fasciola hepatica for Diagnostic Potential

Helminth parasites are responsible for >55% of livestock diseases representing a major threat to global food security and food borne disease, with control being through anthelmintic drugs due to an absence of vaccines. In particular, zoonotic fascioliasis, caused by liver fluke, has a profound, negative impact on livestock production and welfare, causing death or chronic wasting disease and predisposition to bacterial diseases with losses of ~$US3 billion/annum worldwide. With a reliance on triclabendazole (TCBZ) as the frontline anthelmintic drug, control has been hampered by the emergence of TCBZ resistance. To facilitate improved control, there is now an urgent need for new diagnostics capable of differentiating between liver fluke that are TCBZ resistant and those that are TCBZ susceptible. New liver fluke isolates, that are both susceptible and resistant to TCBZ, are now available to explore using post genomic technologies to generate the next generation of liver fluke diagnostics.
The project will employ a multiomic approach to reveal liver fluke isolate specific profiles that can be exploited for TCBZ differentiation diagnostics and to support the confirmation of isolate TCBZ status.
Aims
1) Utilise proteomics to fingerprint liver fluke isolate somatic1, excretory-secretory and extracellular vesicle2 proteins
2) Transcriptome profile liver fluke isolates for sequence variations
3) Optimize Liquid AP (MA)LDI to Support Rapid Isolate Differentiation
4) develop a pilot pen-side diagnostic test. T
The work will importantly lay the foundations to support future TCBZ resistance/susceptibility diagnostics for the liver fluke.